HyCap Drive

The HyCap Drive project will build a prototype marine parallel hybrid drive in which the electrical power is provided by a super-capacitor energy store. This differs from the traditional marine hybrid drive configuration that uses lithium-ion batteries as the source of electrical power. The main advantages of this novel HyCap configuration are: (1) enhanced power density compared with lithium-ion batteries, meaning a smaller weight and volume overhead on the vessel; (2) very high power ramp-up from a relatively small super-capacitor; (3) avoidance of the fire hazards associated with lithium-ion batteries; (4) lower cost and longer life compared with lithium-ion batteries; (5) suitability for retro-fitting (due to its compactness) offering a stronger investment case for decarbonising existing diesel-powered vessels.

Collaborations with a range of vessel operators and naval architects over recent years have highlighted a number of common use-cases where this type of hybrid drive would offer substantial benefits. These include: ferries which require short-duration high power for manoeuvring into/away from berth; workboats that cruise at modest speed with bursts at higher power/speed. In such use-cases, the energy required for the boost power of limited duration is compatible with the capabilities of the super-capacitor modules.

The project will build and test a prototype unit comprising an existing parallel hybrid gearbox and electric motor, coupled with an assembly of super-capacitor modules and associated dc-dc converter and variable frequency drive. This will be tested in a laboratory rig comprising a prime-mover engine and output dynamometer, with a full suite of monitoring and logging facilities.